conveyor idler

This development will initially reduce power consumption on heavy duty belt conveyors by 15% which could eventually rise to 50%. Since these conveyors typically exceed 300KW rating (and often considerably more) in large steelworks, power stations, port terminals and massive open cast Mines, the carbon emissions saved will have a major benefit.